Multiphysics Finite Element Modelling of the Fault Response and Recovery of First Generation Superconducting Cables

Understanding the fault response of superconducting cables is important to their wider adoption. In particular, it is useful to understand how the cable's rating and spatial design would influence both its fault response and time of recovery after a high through fault overcurrent in a particular grid. To achieve that, reliable modelling techniques must be established. A detailed electromagnetic and thermal modelling of a cable will be performed in COMSOL. This modelling will be complemented by a coupled sample power grid model in MATLAB. So far, a successful numerical model of magnetic field dependent behaviour of a Bi-2223 superconducting tape has been demonstrated. This model has been used to propose and verify two homogenization techniques for Bi-2223 tapes that decrease the computation time by simplifying the geometry. Future work will include introducing a thermal model and scaling the problem to cable level.